When Law Comes to Life: Narratives of Sexual Violence Beyond the Courtroom

My doctoral project stems from my interest in law as a social phenomenon and the ways in which law is experienced in legal spaces outside of the courtroom, adopting feminist legal theories and methodologies.